Smart Sensors for Environmental Monitoring

Future electronics will have great potential in environmental monitoring which will not be limited to agriculture, air pollution and water monitoring. There is a great need to develop novel compact sensor, which can provide an accurate real-time data for aforementioned applications. In this work, different sensing techniques including PH, capacitive and optical will be studied and after selecting a suitable technique a novel sensor will be designed for certain application e.g., monitoring plants growth, life and progress including detection of diseases or defects, which highly affect the overall quality of life of the plants and the agricultural environment surrounding them. The project proposes a novel sensing technique backed up by a prototype to sense the environmental parameters as mentioned before, which will be a ultimately a building block for developing smart agriculture/smart cities.